simx247

"Simx247 is an online secure cloud based crisis management platform for crisis teams to test and exercise their response to disasters - from anywhere, at any time, on any device.
With Simx247, a crisis such as a cyber-attack, earthquake or severe power failure is simulated using an extensive range of realistic media - including news bulletins, internal emails, twitter and voicemails.
Teams and individual participants receive updates and targeted information on their phone, tablet or PC, regardless of their location - all controlled and monitored by a facilitator from anywhere in the world via the platform.
Sophisticated tracking mechanisms allow participants’ activities to be captured throughout the simulation and reported for continuous learning and auditing purposes. This data provides assurances to senior stakeholders (such as agencies, shareholders and regulators) of an organization’s ability to safeguard its people, operations, systems and reputation during a crisis."